Assessing cumulative severity in macaques used in neuroscience research.

Continued research on monkeys is essential if we are to understand the human brain and develop novel treatments for medical conditions arising from defective brain function. However, the use of monkeys in scientific research is controversial due to concerns that they may experience suffering as a result of scientific procedures. New European legislation due to be adopted in the UK in the near future places more stringent controls on the use of monkeys in research, and requires scientists to assess the likely impact of their experiments on the lifetime experience of the animals they will use. These assessments are important because they will allow funding bodies and the Home Office to make judgments about whether the potential benefits from the science outweigh the welfare costs to the animals concerned. Whilst this seems a reasonable approach, it is hampered by the fact that we have very little actual evidence about how scientific procedures impact the welfare of monkeys. The aim of this project is to collect such evidence.

The assumption that animals might experience negative emotional states akin to anxiety and depression is central to our definitions of animal welfare. Hence, development of valid methods for assessing the emotional states of monkeys, which will allow us to probe their feelings, is a major goal of animal welfare science. Since animals cannot tell us how they feel, their emotional states can only be inferred from observable changes in their biology. In monkeys our best guide to the symptoms we should measure comes from the study of human patients with serious mood disorders such as depression. On this basis we have decided to take two main approaches: first, we will measure changes in the length of the telomeres of chromosomes in white blood cells, and second, we will measure structural and functional changes in the brain. Telomeres are protective caps at the end of chromosomes that are eroded during periods of psychological stress but can regrow when we are happy; their length can be measured from a blood sample, and potentially gives a read-out of the cumulative stress experienced by an individual. Areas of the brain involved in processing emotional information also undergo changes in both activity and size in chronically stressed and depressed humans; these changes can be measured non-invasively using brain-imaging technology. We believe that together these measures are likely to give an accurate picture of whether monkeys involved in neuroscience research show biological changes characteristic of depressive-like states in humans.

We will make measurements of the above changes in monkeys that are involved in various types of neuroscience research and also in control monkeys from a breeding colony that are not used in any experiments. Comparison of these different groups will allow us to determine whether scientific procedures are likely to be a cause of poor welfare and which procedures are the worst.

Our results will provide the evidence necessary to assess the impact of neuroscience experiments on the likely experience of monkeys. They will reveal procedures that are particularly stressful and should be either stopped or substantially refined. Finally, they will allow scientists and the Home Office to make informed decisions about how many procedures it is ethical to subject a monkey to. We are planning a workshop at the end of our project to which all interested stakeholders will be invited to discuss our findings and their implications for future neuroscience research on monkeys.

Technical abstract
It is assumed that there are cumulative effects of repeated invasive procedures and contingent stressors on the welfare of non-human primates used in neuroscience research. The new EU Directive (2010/63/EU) on the use of animals in research emphasises the "lifetime experience" of animals and requires assessment of the "cumulative severity" of experiments. However, there are currently few data on the long-term impacts of repeated procedures to inform severity banding. We aim to develop novel psychobiomarkers of cumulative stress based on our knowledge of major depressive disorder in humans and apply these measures to macaques involved in neuroscience research. We will take two main approaches: (1) measurement via qPCR of changes in leukocyte telomere length, and (2) measurement via MRI of structural and functional changes in the brain. These dependent variables will be taken at 6-monthly intervals from a group of 40+ animals involved in various types of neuroscience research; telomere measurements will also be made in 30+ control animals not subject to invasive procedures. Information on sources of possible stress (our independent variables, e.g. number and type of procedures, days on antibiotics or fluid control) will be collated for all animals in the study. Statistical modeling will be used to explore the relationships between potential stressors and our candidate psychobiomarkers. These analyses will allow us to answer the question of whether the number and/or type of stressors a monkey has experienced predict changes in psychobiomarkers of cumulative stress. If cumulative effects of stressors are found, we will attempt to identify the shape of the relationship between stressors and our psychobiomarkers. Our results will: (1) provide a scientific basis for determining the cumulative severity rating of procedures, (2) reveal procedures that are most in need of refinement, and (3) permit adjudication on the relative costs of continued use of animals.

Potential impact
The use of non-human primates in neuroscience research is scientifically vital, but also a source of major ethical concern. This concern is reflected in the commissioning of recent reports on the use of non-human primates in research including the Weatherall report (2006), the Bateson report (2011) and the current review of the assessment of cumulative severity in non-human primates used in neuroscience research being conducted by the UK's Animal Procedures Committee (APC) in conjuction with the Home Office. It is also embedded in the new EU Directive (2010/63/EU) on the use of animals in research that emphasises the "lifetime experience" of animals and requires assessment of the cumulative severity of multiple procedures.

Our project will provide some of the first objective scientific evidence on the cumulative impact of the procedures used in invasive neuroscience on the biology of rhesus macaques. By measuring a suite of established human psychobiomarkers of major depressive disorder in macaques we will answer the question of whether these animals develop biological changes as a result of repeated invasive procedures that are associated with depression in humans. We will also be able to determine the time-scale of any changes and how they relate to the number and types of stressors experienced.

Our results will therefore feed into the APC's review and will be important in informing Home Office decisions about severity banding for primate neuroscience projects required by the new directive. Our results will highlight those procedures or clinical conditions that cause the greatest likely impact on welfare and hence should be our primary targets in refinement research. For example, by comparing psychobiomarkers in monkeys undergoing food versus fluid control we may be able to provide insight into the relative stressfulness of these two commonly used techniques for motivating animals in behavioural tasks. Our results will also help to adjudicate in the debate over how long a given individual animal should be used for. For example, if the effects of stressors are found to follow an asymptoting or decelerating function (as would be the case if habituation to stressors occurs) then this would justify the continued use of existing animals as opposed to their replacement with new animals, reducing the total numbers of animals used. If, on the other hand, the effects of certain stressors are found to follow an accelerating function (as would be the case if sensitisation occurs) then this would justify earlier endpoints in experiments involving these stressors. Either way, our results should inform decisions about the relative severity of procedures and the reuse of animals.